Precarious employment and pension planning

The project is in collaboration with NEST pension scheme. I will be exploring precarious employment and how individuals whose lives and working lives are less secure engage with money, particularly with savings, debts, pensions and consumption. The research shall follow a in-depth qualitative structure and I will be interviewing participants on potential topics such as how they conceptualise money and how they communicate their finances to others.